Teesside University and John Boyd Associates Limited KTP 23_24 R4

To embed knowledge surrounding the Hydrogen production life-cyle to enable penetration of three new education, research and industrial market opportunities.